SHADOW - Sensing Hazards and Accidents with Doppler Over Wi-Fi

There is clear drive to make all aspects of modern life smarter and more intelligent. A subset of smart applications concerns monitoring of people who may be particularly vulnerable to hazards and accidents. Monitoring and incident response has been reliant on video surveillance/analysis and on wearable devices/ sensors e.g. smart-phones and watches. This requires vulnerable users’ to submit themselves to potentially intrusive video surveillance or the need to wear/carry sensory equipment. This ultimately requires users to trade off their independence against reduced intimacy and to differing degrees, quality of life. SHADOW represents an international collaboration between innovators in the field: Israel-based CELENO and UK- based CISCO to address this challenge. SHADOW seeks to deliver a solution using typical Wi-Fi infrastructure to deliver radar-like doppler imaging technology using Wi-Fi spectrum and access points. This supported with a layer for machine learning-powered incident detection and response logic, processed at the edge. User privacy and intimacy is incorporated into design.